Remote Power Transmission

This product uses laser as a powerful remote power source. The power is beamed to where it is needed. Just as sunlight is used to create electricity using Solar Panels we turn the laser light into electrical power exactly where it is required. Power can be sent up to 10 KM eliminating the need for expensive and easily stolen cables.